EcoSeat - The Worlds First 100% Recyclable Rail Seat without Polyurethane Foam

Rail seats have been criticised for being uncomfortable, even over short journeys. Interior design looks to reduce seat profiles but often at the expense of comfort, as the foams used for cushioning need to be reduced in depth, with hardening agents to improve their safety compliance. Foam is petroleum-derived and emits toxins during its lifecycle. This project seeks to eradicate its use in rail seating whilst improving on its performance characteristics.

EcoSeat will use combinations of low height pocket springs, designed to meet the load cases experienced in rail, to provide a more comfortable seat, that exceeds current standards at a cost-effective price point. The project utilises Quantum Seating's design and rail experience in proving durable seats with less than half the emissions of current materials, with second life materials coming from its 100% recyclability.